Unlocking dynamics of bimodal magmatism and its implications for development of critical raw materials in the Slieve Gullion Complex of N.Ireland

The Slieve Gullion Complex comprises a major centre of Paleogene igneous activity in the southern part of Northern Ireland. It intruded the Caledonian Newry granodiorite, and comprises a ring dyke and a central layered complex with strongly bimodal compositions. Slieve Gullion is situated immediately NW of the contemporaneous Carlingford Complex which has been the subject of recent critical raw material (PGE) exploration. However, the relationships between these two systems, the impact of mafic-felsic interactions on their physico-chemical evolution, and the potential for mineralisation in Slieve Gullion remain poorly understood. This project will use state-of-the-art geochemistry/petrology to produce an understanding of the Slieve Gullion magma system, assessing the dynamics of bimodal magmatic interactions, its economic potential, and genetic relationship with the Carlingford Complex.